The University of Bath and Causeway Technologies Limited KTP 22_23 R3

To create a software product that will enable embodied carbon to be measured in real time as a building or structure is constructed. The embodied carbon will be measured from invoicing transactions..